'Building and Enriching Shared Heritages: A Toolkit for Community Organisations'

This project will help to realise the value and application of arts and humanities research skills to the development of the community and voluntary sector. Through devising and delivering face-to-face workshops and online training resources and mentoring the project will equip the HLF local groups to enhance their research projects. The project aims to build on the successful phase I project in which the University's public engagement strategy has led to a series of working relationships between the community and researchers to empower the groups to deliver their grants. In conjunction with this is the opportunity for further development of a stimulating local and regional research culture in which local community members and academic researchers can engage in dialogue about research findings in the fields of heritage and local history. The main aim of the project is thus to further develop relationships with the community and to exchange knowledge in both the skills needed to conduct historical research and the content of the projects carried out by the local community groups. Finally, the University of Leicester has a rich tradition of public engagement in its arts and humanities research. This award will facilitate the consolidation of existing outreach and community engagement work to complement the wider University drive to embed public engagement in its research strategy.

Potential impact
The aims of the project are to empower local community groups through enhancing their research skills and to develop networks between and amongst local history and community heritage groups and University researchers. In doing so the University's public engagement capacities will be further developed. Furthermore this project will help to realise the value and application of arts and humanities research skills to the development of the community and voluntary sector.

The impact of each of these objectives will be demonstrated through the following short, medium, and long-term activities:

Short-Term: The award period will begin with the consolidation of existing researchers devising research training in history and archaeology. This will allow for knowledge exchange between different types of historical and archaeological researchers. The delivery of the workshops will have an immediate impact on the capabilities and capacity of the local heritage groups to conduct their research.

Medium-Term: Following on from the workshops the local community groups will also benefit from the online mentoring and site visits by the ECRs and members of the steering group. Further to this the podcasts from the workshops will also be uploaded and will thus be a consistent reference point for the groups.

Long-term: The online toolkits will be uploaded on to the project website to allow local community groups to access the training resources throughout their project. Furthermore, the University will work closely with the NCCPE and the HLF to manage the longer-term use of the resources. For example, the resources can be linked from the NCCPE and HLF websites to ensure that the work remains available for other community groups.

Throughout the project the dialogue between researchers and the local community groups concerning their project findings will lead to fruitful debate. Longer-term the potential for further co-produced and co-designed research bids will be enhanced through shared knowledge and through building up working relationships between the University and the community.